Happy Academy

"Happy Academy is developing a new concept for children which incorporates aspects from Science of Happiness, encouraging positive thinking, kindness and giving.

The concept is designed to promote kindness through a product line and the first products we're working on are children's greeting cards.

The cards combine a unique activity of both literacy and artistic creativity, whereby guidelines are provided of how to write and draw these positive thoughts. The cards structurally encourage children to express their positive thoughts about their friends. "